Fjords as natural incubators to understand polar ocean diazotrophy (FIN-POD)

The context and challenge: Despite occupying only 4% of the ocean surface, the Arctic Ocean accounts for up to 14% of total carbon uptake and supports 10% of global fisheries. Marine primary productivity, which sustains Arctic ecosystems including fisheries, is regulated by light and nutrients. Warming of the Arctic is altering the physical environment, reducing sea ice cover and melting glaciers at unprecedented rates. The response of future productivity to enhanced light created by reduced sea ice will hinge on the availability of a key limiting nutrient, nitrogen. Our prevailing view is that nitrogen is supplied to the Arctic Ocean from land via rivers and coastal erosion, melt from glaciers and from the adjacent Atlantic and Pacific oceans which flow into the Arctic. We believe this view is incorrect as it neglects the role marine nitrogen fixation plays in supplying nitrogen to the Arctic. This knowledge gap significantly undermines our ability to confidently predict future Arctic productivity.
Our team discovered active diazotrophs, microbes responsible for marine nitrogen fixation, in an Arctic fjord receiving freshwater discharge from glaciers. We believe that the environment created, and nutrient resources delivered by melting glaciers creates a niche for nitrogen fixing organisms. Diazotrophs are prevalent in the low latitude warm ocean, where their nitrogen input alleviates nitrogen limitation for phytoplankton and drives productivity. It has taken decades to understand the distribution, diversity and activity of diazotrophs in these stable stratified ocean regions. This plethora of knowledge has enabled upscaling and future predictions. In the rapidly changing Arctic, we do not have decades to collate observations across a heterogenous ocean and therefore we must target known hotspots and accelerate knowledge of polar diazotrophy.
Our project will build new theories on how polar diazotrophy functions. We will collect novel high-resolution measurements of nitrogen fixation in Arctic fjords along strong gradients in the environment (temperature, salinity) and nutrient resources (nitrate, iron, particles) created by freshwater inflow from contrasting glacier types, marine- and land terminating. We will combine our new high-resolution measurements with a one-box computational model (DAR1) to gain new mechanistic understanding on the environmental properties and resources driving polar diazotrophy and how diazotrophy co-exists with polar phytoplankton. Ultimately, these new theories will facilitate upscaling based on resources requirements and eventually inclusion of polar diazotrophy into global numerical models in future projects.
We have three objectives.
Objective 1: Determine how glacial discharge establishes gradients in key environmental and biogeochemical properties controlling polar diazotrophy
Objective 2: Quantify the activity and diversity of diazotrophs in glacier-influenced fjords
Objective 3: Identify the drivers of polar diazotrophy
Applications and benefits: We have an incomplete view on how Arctic ecosystems operate now and will be sustained in the future. As the Arctic warms, ice retreats and light availability increases, either productivity continues to increase, but the Arctic loses nitrate, or productivity declines as nitrate-limitation prevails. Reduced productivity would have serious implications for Arctic ecosystems, with consequences for marine resource management, communities, society and economy. Outcomes from this project will provide new mechanistic understanding of a critical and potentially important nitrogen supply processes that is currently poorly defined in Arctic waters. Our datasets will contribute to ongoing international monitoring programmes within the Arctic that are critical for detecting the response of the marine environment to a rapidly changing climate.